Patterns of Engagement: Commonalities and Distinctions Within Arts Attendance Online and In-Perso

How can we understand contemporary audiences for different artforms in a post-pandemic world in which people are engaging with the arts both online and in person? This project will provide the most extensive opportunity yet to draw insights on cultural engagement from several unique and underutilised cultural datasets including Audience Finder Ticketing and Survey datasets as well as the Cultural Participation Monitor. The research will have a particular emphasis on groupings of engagement, drawing on the insights into specific artforms and audience profiles, responses and behaviours - as well as looking at how online engagement fits within wider cultural engagement. This gives an opportunity to make a distinctive contribution to cultural policy as well as sector impact. Throughout, it will have a major focus on how answers to these questions relate to social inequality.